Open source robotic surgery

The project aims at improving the level of autonomy in robotic surgery and is carried on with the DaVinci Research Kit. Intuitive Surgical, worldwide market leader in robotic surgery, has kindly donated this kit to the University of Leeds and will constantly monitor our research outcomes. Research topic include design and integration of new robotic end-effectors, automation of robotic tasks in surgery, improvement of the human machine interface design, surgical skills analysis and training, and platform validation in collaboration with our clinical partners. Other activities include pre-clinical assessment of developed systems in animal and/or cadaveric models in collaboration with our clinical partners, analyse and summarize research results into high-quality peer-reviewed scientific publications, travel for research meetings with our collaborators and for presenting research results at conferences worldwide, participating in outreach activities to engage the broader community into science and engineering.